WIRE

Increasing the speed of uptake of electric vehicles is crucial to meeting net-zero(Gov2023). Cars/taxis account for 56% of UK transport emissions(DfT 2023).

Range anxiety remains a key barrier to EV transition, with 58% of potential new car buyers held back by range anxiety(Volvo 2020). The issue becomes more pertinent in the second-hand EV market, where battery degradation causes vehicles to lose range - a concern holding back 62% potential used EV buyers (GFI 2023) and accurate data on the vehicle and condition is harder to access which increases buyer concerns. World Economic Forum(2021), Herberz et al(2022), Kwikfit(2020) report similar findings. Unlocking the second-hand car is critical to EV uptake. GFI(2023) suggests the used market can boost EV uptake by 17m if barriers to consumer confidence are overcome.

While producing our core product, the ClearWatt solution, which seeks to assess the performance of a real vehicle by tracking key metrics which impact performance, we discovered that wheel size/ design is rarely discussed in range discussions but plays an important part in the metric, potentially impacting by over 15%.

WIRE seeks to rectify the solution by utilising AI to collect the required data on the new features with a simplified collection method and uses AI to match the key feature markers to the range impacts. It will enable this information to interface with the wider ClearWatt algorithm, which will then factor these features into the range estimator. WIRE supports customers to capture vital information which impacts vehicle range with minimal effort.

Key innovations:

1)Innovative AI solution to process the parameters against the database and identify appropriate characteristics, informing range estimates

2)Creation of an innovative data capture tool which enables use from everyday mobile devices with no bespoke functionality

Business productivity will be improved by reducing manual time to extract the data from 26mins per car to 30 seconds, saving the team hundreds of person-days as the solution scales, reducing support calls and customer bounce rates.